An innovative effluent treatment system using solar and wind energy that helps companies reduce their carbon footprint and achieve carbon neutrality

Bio2pure Ltd (Bio2pure) is a UK biotechnology SME with a core project team of Dr Tony Davies (Project Lead), Peter Williams (Commercial/IP Lead) and Dr Nicki Taylor (Technical Lead). Bio2pure will develop a low-maintenance modular system for the biological/in-situ treatment of industrial/municipal wastewater by harnessing solar/wind energy. The solution will help companies reduce their carbon footprint and achieve carbon neutrality. Bio2pure will support the government's Net Zero Strategy for decarbonising all sectors of the UK economy. The solution will be inexpensive/simple and give companies ownership of waste, whereby they can eliminate waste collection costs.